Neural systems and neurobiological pathways underlying aversive memories

Anxiety disorders, such as specific phobias and posttraumatic stress disorder, involve abnormally strong aversive/fear memories that trigger a dysfunctional and debilitating response. While much is known about individual brain areas and mechanisms that are implicated in fear learning and memory, few attempts have been made to draw these elements together. This programme of research will probe the brain systems and pathways that are important in fear learning and memory. Such a global understanding of normal fear memories is necessary for any future identification of biological abnormalities that may contribute towards the anxiety disorders. Recently, the possibility has been raised that the abnormal memories mediating the anxiety disorders might be disrupted as a new form of treatment. Memories are vulnerable to being disrupted for a period of time after they are recalled. However, relatively little is known about the process that restabilises a recalled fear memory in terms of the brain areas and mechanisms that are recruited. This project will add to the understanding of these processes, which will be important for any potential application in a therapeutic setting.

Technical abstract
The anxiety disorders are a group of debilitating neuropsychiatric conditions associated with excessive fear responses and anticipatory anxiety. While normal fear learning and memory is adaptive in anticipating and avoiding danger, anxiety disorders involve a dysfunctional response to fear-eliciting stimuli. The study of normal fear learning and memory is, therefore, highly relevant to the understanding of the abnormal neuropsychiatric condition. In particular, investigations at both the neural systems and pharmacological/molecular neurobiological levels are important in order to obtain a global view of the mechanisms of memory formation and persistence. Key hypotheses will be tested regarding the neural circuitry that underlies fearful memories in relation to both discrete cues and contextual environments. It is predicted that asymmetric unilateral excitotoxic lesions, used functionally to disconnect limbic-striatal neural loci, will disrupt fear conditioning in rats. Moreover, there are emerging hypotheses regarding the functional neurobiological pathways that mediate fear memories at the cellular level. This project will use targeted intracerebral infusions to investigate the cellular mechanisms within the hippocampus of contextual fear conditioning. In particular, it is predicted that there are diverging functional neurobiological pathways mediating the initial consolidation of memories and their reconsolidation following retrieval. Finally, the hypothesis will be tested that the functional neural system that mediates fear memories is dynamic; that is, the neural circuitry that is necessary for fear memory consolidation is different to that which is critically required for memory reconsolidation. The proposed program of research will therefore adopt a parallel neural systems and neurobiological approach towards the study of fear learning and memory, integrating them to determine the functional neural circuitry and neurobiological signaling pathways that are critical for the formation and persistence of aversive memories.